The UK Fireball Alliance - building an all-sky UK meteor observatory

Meteors and fireballs occur when objects ranging from micron-sized particles to 10's metres in diameter enter Earth's atmosphere. Any rocks that survive to the ground are called meteorites and can be used to understand the composition of primitive asteroids and planets. The UK Fireball Alliance (UKFAll) is a collaboration of camera networks that aims to record meteors and fireballs and recover freshly fallen meteorites in the UK. Developing this national meteor observatory is time critical as the next meteorite-dropping event could occur at any moment, and the network does not yet cover the entire UK. Currently gaps in coverage limit the chances of meteorite recovery and cause a loss of meteoroid flux data and knowledge about the sources of larger impactors. This project will enable the installation of new camera systems across the UK, and help to prepare us for the UK's next meteorite fall event.